AI-Powered Motor Interface for Neural Decoding

Human movement is controlled by a complex biological language sent from the brain to the spinal cord and then to our muscles. For individuals with limb loss or certain neurological conditions, this vital communication link can be broken, leading to a profound loss of independence. Current technologies, such as prosthetic limbs and other automated assistive devices such as exoskeletons, struggle to understand this language. They often rely on cumbersome and unintuitive controls that require intense concentration for simple tasks, resulting in a frustrating experience that bears little resemblance to natural movement.

At AxonCtrl, we are creating a technology to fluently speak this language of movement. Our system combines a tiny, micro subcutaneous sensor placed safely within muscle tissue with powerful Artificial Intelligence (AI). The sensor monitors the muscle signals, which contain the neural commands sent by the brain to the muscle. Our AI engine then acts by **decoding these neural commands** in real-time. This allows us to understand a person's true movement intention with an accuracy and speed that was previously thought impossible, bridging the gap between thought and action.

Think of it as a sophisticated translator. The AI deciphers the complex 'language' of the nervous system, translating a person's intention to move into a clear command for an assistive device. Unlike previous technologies, our system is being designed to work effectively during everyday, natural activities, allowing for more intuitive and natural control.

The ultimate goal is to empower prosthetic limbs and assistive devices (like exoskeletons) that feel and function like a real extension of the body, dramatically improving the quality of life for millions of patients. This technology also holds significant promise for new diagnostic tools for neuromuscular conditions and could pave the way for more advanced human-machine interfaces. This project will allow us to accelerate the final development, testing, and go-to-market planning of our neural interface AI platform, paving the way for real-world application and commercialisation.